Remyelination in people with multiple sclerosis

This project combines deep scientific and analytical foundation as well as collaborating in clinical drug discoveries and pioneer novel tools that can be used for management and treatment in the neurology clinic.